Additive Manufacturing of Lattice Structures for Electro-optic Assemblies in Aerospace Systems

Metal alloy lattice structures manufactured by Selective Laser Melting can combine lightweight, high mechanical strength with good heat dissipation and provide numerous opportunities for embedded sensing in integrated component systems. These advantages are only realised if the thermo-mechanical requirements are identified and considered in the early stages of the design. A complete design-to-print methodology comprises three main areas:
- Identifying the optimum lattice design commensurate with mechanical rigidity and a thermal performance, for example: stiffness vs mass reduction, vibration damping, thermal conduction and heat dissipation.
- Development of the design process and its documentation for a controlled design standard.
- Modelling, performance prediction, assessment and inspection for quality control. This is fundamental to the development of an engineering process and its adoption by manufacturing industry.
The PhD will develop the engineering process for Selective Laser Melting applied to specific examples in airborne sensors and integrated systems for aircraft